Marine Observation & Biodiversity Intelligence (MOBI)

Our project, MOBI, is a collaborative proposal focusing on two of the competition scope points, and bringing together two specialist UK-based micro-SMEs to develop it.

1. _sensor or sampler carrying platforms_: _Acua Ocean_ is an early stage UK business that is designing and developing future Marine Autonomous Surface Systems (MASS), vessels that are autonomous, zero-emissions, hydrogen fuelled, efficient and capable of carrying payloads of marine monitoring sensors, providing power and real-time backhaul of data for a range of marine biodiversity monitoring objectives.
2. _data analysis and visualisation systems_: project lead, _Emu Analytics_ is an award-winning _UK developer of real-time geospatial & temporal data analytics and digital twin software_, that has already been used in a number of adjacent sectors (including aviation, energy, transportation and telco). In 2021 the company was funded by the Geospatial Commission for its first foray into the maritime sector, adapting its technology to help the General Lighthouse Authorities understand the shipping navigational impact of future offshore windfarms.

The MOBI project will set about to bring together these two elements of the broader needs of NCEA, by designing the standards by which data sourced from sensors on future Acua vessels, should be structured and exposed to facilitate the use of this data by advanced analytics and visualisation systems (in this case, Emu's digital twin technology).

Project lead, Emu will additionally evolve and subsequently demonstrate how its software could be transitioned from adjacent industry sectors and applied to focus specifically on marine biodiversity data (and directly related data - for example offshore wind farms locations) , and leveraging Emu's prior experience in the analysis of offshore wind and shipping behaviours (given their direct impact on marine biodiversity).

The output of this phase of the project will be a working demonstrator of Emu's technology, evolved and adapted to work with existing available open maritime data sets, and showcasing how future (or existing NCEA continuous data sources) could be easily integrated into it in later phases of work, combined with a data design for the management of data derived from future sensors aboard Acua's autonomous vessels.